Environmental Sustainability of Global Food

This research is to provide critical improvements in our understanding of the multiple environmental impacts of agriculture by accounting for different practices and local conditions on a global scale. The research continues the already established work conducted by Dr Carole Dalin (funded by a NERC Independent Research Fellowship, grant number NE/N01524/1) and her team at University College London Institute for Sustainable Resources (UCL-ISR), via:
1. Investigating different ways of designing environmental sustainability indicators of agricultural products, particularly for fertilisers and land-use;
2. Integrating these newly designed indicators with those developed and in place (on water and GHGs) by UCL-ISR and;
3. Objective three will be determined by the findings of one and two. If the results identify heterogeneity with specific hotspots for environmental impact, then a case study will assess strategies to improve food sustainability in one of the regions identified as particularly relevant. If the results identity general global homogeneity, future scenarios will project food sustainability by estimating the four indicators under biophysical (including climate change) and socio-economic changes.